Business Analyst

Success in the 21 Century requires organisations and the people in them to perform and thrive despite ever-increasing uncertainty and global economic pressure. Waves Training Solutions Ltd. was established in May 2012 by an experienced strategy and performance management consultant and a senior training and development specialist from the British Army who recognise that operating well in a constantly changing world means, quickly,- Understanding what success looks like- Having the leadership and flexibility to change direction- Training people to change their work to suit that new directionWe blend the best business thinking with exceptional training and development expertise and a wealth of project leadership experience in order to help organisations ensure that they have the right people doing the right work through the analysis, design, development and delivery of bespoke, needs-based, regulated and legally compliant training.